Protestants behind the Iron Curtain: Religious Belief, Identity, and Narrative in Russia and Ukraine since 1945

When Winston Churchill first spoke of the iron curtain in 1946, a quarter of a million Soviet citizens were reigstered as members of the Evangelical Christian-Baptist Union; by the time the curtain was lifted in 1991, that number had jumped to 1.5 million. The religious renaissance of the late and post-Soviet periods took the world largely unawares: How had faith survived the atheist onslaught? Why had people turned in such large numbers to the church? What does this tell us about the process of 'secularization'? \n\nDuring the Cold War, the West saw Christians in the Soviet Union as potential allies against the communist regime, particularly Baptists and Pentecostalists, who had religious roots in Britain, Germany, and the US. The Soviet authorities were, of course, displeased by the overtures of overseas religious groups and targeted Protestants as lackeys of the West. Although under Stalin, the treatment of Protestant groups had not been worse than for any other religious group (bad though this was), by the Khrushchev era 'sectarians', as the state labelled them, were passionately demonized. Despite this persecution, Protestant communities not only survived, but even grew. Writing about the post-Soviet period, Sergei Filatov has argued that the destruction of church traditions under the communist regime led to the disappearance of a coherent religious worldview and that by the beginning of perestroika 'the religious consciousness of Russian citizens was an amorphous, eclectic mixture of different beliefs'. By taking a longer-term perspective, this project explores how a sense of spiritual quest, rather than a fixed religious identity, might have characterized the religious consciousness of many Russian and Ukrainian citizens not just in the twilight years of the communist regime but throughout the Soviet period, and particularly in the wake of the trauma of the Second World War. It asks why Protestantism became the spiritual refuge of choice for growing numbers of Soviet men and women, including many who had not been raised in a religious milieu. This has important implications for the Soviet project as a whole because it explores the limits of the state attempt to shape the 'new Soviet person' and the potential for alternative worldviews and beliefs to exist and even thrive within the USSR.\n\nAn innovative approach will be taken, combining both archival research and oral history conducted in four specific regions: Moscow; Kiev; Chernovitsi; and Voronezh. In the archives, reports on the religious situation written by local state offiicals, court cases involving Protestants, and sociological questionnaries about religious belief provide a fascinating and almost unused body of material. Oral history provides access to more intimate experiences and well as allowing us to explore how believers, twenty years after the collapse of Soviet power, make sense of their experiences. Studies of 'totalitarian' societies have already used oral history to reflect critically on the relationship between memory and experience, but our attempt to integrate and compare oral and written accounts in order to explore the shifting and fluid nature of life-stories will provide an original methodology as well as rich material about the lives of believers. \n\nThe project will result in three major outputs: a website in both Russian and English allowing users access to selected archival documents and interview transcripts; a collection of documents relating to the history of Protestantism in the Soviet Union (for a Russian audience); and an academic monograph in English. We will also disseminate our findings to baptistic communities in the UK, Rusisa, and Ukraine.

Potential impact
In addition to the scholarly communities discussed in the 'academic beneficiaries' section, this project will have an impact on a broader public. As a result of the political situation, it is currently difficult for scholars in Russia to find the funding necessary to publish works relating to religious minorities, yet members of these communities are often keen to trace their own history. Several groups have created their own website forums to which congregations have submitted accounts of their own local histories. The publication of a collection of key documents from the state archives will provide these groups with access to information previously restricted to a small number of professional historians who have been able to work within the archives in Moscow. In addition, the project website will provide access to several of the interviews. As the site will be in English and Russian, it will also engage an audience outside of Russia and Ukraine. In particular, we anticipate interest from Baptist communities and have established contacts with the Baptist Historical Society in the UK. We plan to create an online forum for contributions from both Russian / Ukrainian believers and for foreigners who had contacts with baptistic groups during the Soviet period. They will be invited to shared memories of the Soviet era and to reflect on how the political changes since 1991 have affected their religious life. As well as eliciting interest in our work, we hope that this will also provide contacts for further research, potentially for a short follow-up piece on British experiences as missionaries and Bible-smugglers in the USSR. In order to bring our research (and the project website) to the attention of these communities we plan to write short pieces for the following: 1) Russian websites such as the Russian Union of Evangelical-Christian Baptists (www.rosbaptist.ru) and 'Protestant' (www.protestant.ru), 2) Russian journals such as Religion and the Law (Religiia i pravo), 3) The new 'almanac' of Russian Baptist history to be published by the Russian Union of Evangelical-Christian Baptists, and 4) the Baptist Quarterly and the Baptist Historical Association website.\n\nA second distinct user-group will be students. Currently undergraduates in universities across the English-speaking world take modules on Soviet history and many write projects or dissertations on this topic. They are restricted, however, by the kinds of materials which are available to them in translation, which means they often use primarily literary works or memoirs written by members of the intelligentsia. The site will allow them to use archival and oral history materials to explore the religious history of the late Soviet period and to reflect on the experiences of a distinct, and understudied, segment of Soviet society. We hope to publicize our project through the immensely popular www.soviethistory.org (and have collaborated with the site's authors in the past).\n\nWe will also publicize to a wider public. A contact at the BBC Russian World Service website is interested in publishing a piece on the project and we will also propose a feature to a popular history magazine such as BBC History. \n